Cyber essentials security

"Amiqus resolution, seek assistance from Innovate UK to allow for external cyber security advice, audit and remedy to our dispute resolution platform.

This will assist taking our software from a digital prototype to a market ready stage."